Theme 7: Visualisation and Virtual Experience

Virtual reality (VR) systems strive to provide real world experiences in safe and controlled computer generated environments. VR systems attempt to deliver two key features: realism and real-time. In particular, the real time element is essential to provide an interactive experience to the user. To achieve this, current VR systems compromise the realism in the environments they are simulating. This is because even the very latest computer hardware is simply not capable of simulating, to a full degree of physical accuracy, in real time, the complexities of the real world. Furthermore, VR systems seldom offer more than two sensory stimuli (typically visuals and audio, or visuals and touch).
Real Virtuality systems, on the other hand, are defined as virtual environments that are based on physical simulations and stimulate multiple senses (visuals, audio, smell, touch, motion etc.) in a natural manner. A key feature of Real Virtuality is the natural delivery of multiple senses to ensure cross-modalities (the influence of one sense on another) that would occur in the real environment are present in the virtual world, as these can substantially alter the way in which a scene is perceived and the way the user behaves. In this project we will consider environments that include 4 senses: visuals, audio, smell and feel (where feel includes motion, temperature and wind-speed). Real Virtuality systems are able to achieve a high level of authenticity in real time by selectively delivering real world stimuli; exploiting the fact that the human perceptual system is simply not capable of attending to all stimuli at the highest precision all the time. Rather humans selectively attend to objects within the scene. This can result in large amounts of detail from one sense going unnoticed when in the presence of competing sensory inputs from another modality, or subtle signals in one modality being strongly enhanced by congruent information in another sense. Knowledge of the relative importance of sensory information in a scene at any point in time, enables the areas being attended to, to be computed at the highest quality, while other areas can be delivered at a much lower quality (and thus at a significantly reduced computational effort), without the user being aware of this quality difference.
Visualisation and Virtual Experience, undertakes research into a novel, validated Real Virtuality Platform that will provide perceptually equivalent experiences between real world scenarios and their simulated virtual world equivalents. The authenticity of the results is key to enable decisions within the virtual environments to be taken with confidence that the same decision would be made in the equivalent real environment. The high-fidelity of the resultant virtual system will thus be thoroughly tested and fully validated against two real test cases: Gaydon and Sweden. The anticipated outcomes of the research will be techniques of visualisation applicable at all levels of vehicle design:
- from verification of individual components through to the verification of the final vehicle design,
- and through all stages of the design process, from initial concept definition through to final design approval, through to manufacturing and onto the dealerships, and marketing.
Visualisation and Virtual Experience will remove the need to build physical prototypes and thus bring about a reduction in time to market. This would be impossible to achieve without the ability to effectively and authentically experience a product virtually in its intended context, and to make rapid, objective decisions as a result. The results of this project will address national UK priorities by providing step-change improvements in virtual experiences. The new algorithms and methodologies, although created and fully validated for the automotive industry, will be equally applicable to any sector engaged in the design and high value manufacture of products.

Potential impact
This project will introduce truly new opportunities for authentically experiencing the real world in the safety, repeatable, and control of a virtual environment. We will deliver a novel high fidelity, multisensory Real Virtuality Platform to facilitate confident, informed decision making in the virtual environment. Our partner JLR provides world class domain expertise and direct routes to market. The project will clearly demonstrate the step-change in the fidelity of a virtual experience. In doing so, the partners will gain significant insights into: how Real Virtuality can best benefit automotive applications; how the results of the research could equally be useful to academics and other applications; and, the commercial merits of the proposed system. Who and what will benefit from the outcomes of this project and how this will occur can be summarised as follows. This includes those people and fields directly affected by the project, and those others who, while not directly involved, will nevertheless benefit from knowledge gained:
- Automotive, aerospace and rail (designers, engineers & management): Flexibility and increased speed in assessing alternative concept designs without the need for building clay models and other mock-ups; greater level of objective information to support the decisions making process; better quality, confident, up-front decisions; will move a company closer to the goal of zero prototypes (and reduction in costs and development timescales).
Defence training and planning: Experience fully all the sensory stimuli of a real world, potentially dangerous environment in a safe and controlled manner.
General public: Able to experience a product before it is built enabling personalisation and informed customer choice.
Training for fire-fighters, commercial pilots, driving: accurate full multi-sensory simulation of highly dangerous conditions in a controlled environment.
Cultural heritage: Authentic recreation of how environments may have been perceived in the past.
Tourism: Remote experience of sites; allows social inclusion and access to possibly dangerous sites.
Architecture, building design, public consultation: Experiencing a design in its multisensory context
Education: Experience current and past environments, for example learning French with the sights sounds and smells of Paris.
Medical and dentistry: Full multisensory experience of a procedure, the ability to assist in remote complex operation.
Game developers, game console manufacturers, and players: Multi-sensory realism within computer games enabling a more compelling, immersive game experience.
Whilst these are clear possibilities for our technology, there are many others. We will take a pro-active approach through existing and new methods to ensure others can also imagine their own applications and have the opportunity to benefit from our research. These methods include (1) taking advantage of partners' existing means of regular communication and engagement (meetings, visits, newsletters, press releases, workshops, exhibitions, etc) and Warwick (and in particular WMG)'s unique opportunities, such as:
-regular visits by high profile industrial and public policy makers
-extensive links with end user organisations
-WMG's dedicated Business Development Group, PR Department and Web services
- Warwick Ventures' (technology transfer office) own network of partners
And (2) new methods:
-extensive contacts of the academic and industrial partners
- wide dissemination routes of EU COST Action IC1005, which Chalmers chairs
-modern media opportunities
-services of a free-lance cartoonist